Simplifying the Way World Understands Information - Leveraging Generative AI to Increase Productivity and Inclusivity

Our company mission statement is "simplify the way the world understands information". This stems from one of our co-founder's visual impairments and his personal challenges of accessing information due to his disability. With this project, we aim to increase productivity through inclusivity by leveraging on novel generative AI technology. With a focus on accessible software and workplace inclusivity, our goal is to develop three new generative AI features that will be pivotal both in our long-term growth strategy and business goal. More importantly, we expect significant and positive public impact in both social and economic terms. We believe inclusive designs benefit all people regardless of their abilities and lead to increased net productivity.